MAXIMAL (MAnufacturing eXcellence in Metals for Aircraft Landing gear)

This consortium will develop manufacturing technologies to challenge the current state of the art manufacturing system for complex landing gear components to achieve Technology Readiness Level 6 (TRL6). Funding opportunity with the Aerospace Technology Institute (ATI) is allowing developing technologies with partners (Academia or other industrials) to keep our competitive edge in the difficult to manufacture materials. MBD is the leader in the design, manufacture and testing of Landing Gears product. By working together with the UK Advanced Manufacturing research centres (AMRC and The MTC), the consortium will provide a powerful team to deliver challenging innovation to benefits UK Aerospace industry.